Whole genome CRISPR screens to map genetic determinants of radionuclide therapy of cancer

Targeted alpha therapy (TAT) is a systemically-administered radiation therapy that can be effective against metastatic cancer and tumours too small to detect on imaging. Exciting clinical data has led to unprecedented levels of investment by pharmaceutical companies. However, some patients respond better than others and little is understood about the genetic dependencies of the responses seen.

This project will use whole genome CRISPR screens that map genetic dependencies of response to different alpha and beta particle treatment regimens. These screens aim to identify genetic vulnerabilities that will help maximise the use of these novel radionuclide therapies.